Interjet RR - Complete Low Carbon Adaptive and Interactive Low Rolling Resistance and Aerodynamics System

The Eco low Rolling resistance tyre or EcoRR, project is a follow on from a successful IDP8 Proof of Concept

project called EcoRR. The project focus is a tyre which can adapt it’s profile and stiffness dynamically, allowing

it to operate in a very low rolling resistance mode, or in a performance grip mode when cornering or

braking/accelerating. Proof of concept work showed that with better tyre design and better traction design

concluded that the technology was capable of a step change 7% CO2 reduction compared to a vehicle running

on conventional pneumatic tyres, and in addition had the potential to improve cornering grip, reduce tyre

manufacturing costs, NVH and provide inherent run flat capability. Future development will see ECORR become

a fully integrated dynamic component of the Low Carbon Vehicle.

To enable this the IDP12 project has built on the existing consortium between Fusion Innovations, UOB and

Randle Engineering and added OEM support from OEM's such as Jaguar Land Rover and manufacturing support

from Teqniqa and Lyra Electronics.